Security tags Enabled by near field Communications United with Robust Electronics (SECURE)

A low cost, flexible integrated device consisting of a communication function, user input, a logic operation, and an output display is of great interest to brand owners who are looking for more secure packaging concepts. Near Field Communication (NFC) has emerged as a short-range wireless connectivity standard that significantly simplifies the interaction of consumer devices in a range of applications. While communication back to the NFC source provides extra security for the supplier, a display on the package is required to provide confidence for the user that a transaction has been made with a unique code. Developing a platform technology that can be integrated on a flexible substrate using innovative manufacturing concepts will be the focus of this project. This vision will be realised with a consortium consisting of the University of Cambridge/Cambridge Integrated Knowledge Centre (UCAM) for the development of high-quality organic rectifiers and digital logic, Plastic Logic (PL) for the display technology and integrated manufacturing, and De La Rue (DLR) for the unique protection of the product and the product development.